Spin-chains of Stable Graphene NanoRibbons

The formation of ordered magnets, such as spin-chains representing one-dimensional arrays of spins, relies on cooperative effects among magnetic spins. The choice of the linker connecting the spin carriers is pivotal, as it dictates communication and interactions between them. A compelling strategy involves employing a conjugated polymer as a linker, functioning as a control switch/medium for magnetic interactions through its extended conjugation. These n-conjugated systems offer advantages with tunable opto-electronic and electrochemical properties, providing additional controls on magnetic interactions. Further functionalization on the linker can adjust electronic conductivity, opening avenues for novel quantum materials and, potentially, high-temperature conductive magnets.
This project centers on edge-functionalized graphene nanoribbons (GNRs), nanometer-wide cut-outs of graphene, serving as spin-chains to host spin-containing moieties. The novelty lies in utilizing bottom-up-synthesized GNRs as rigid linear chains, creating an ideal and sought-after spin-chain. The properties of spin-chains remain underexplored due to limited access to this cutting-edge area in synthetic chemistry, forming the focal point of this fully funded PhD project.